Studying aerosols in exoplanet atmospheres.

Abstract: Aerosols have been observed in many exoplanet atmospheres, and they can obscure molecular features, making it difficult to determine an atmosphere's properties. This project will study the physical processes governing their evolution, including growth, settling and the impact of radiation pressure.